Structural and Functional Studies of Cannabidiol Interactions With Voltage-gated Sodium Channels

Using structural and biophysical methods to explore the interactions between cannabidiol and voltage-gated sodium ion channels, using the prokaryotic sodium ion channel NavMs as a model.